University of Strathclyde and Fishers Services Limited

To develop a capability to de-commoditise textile products by making them smarter and higher quality through adoption of an optimised RFID tracking system in the linen provision and laundry service industry.